Search for charge-flavour asymmetries in e+tau-/e-tau+ and mu+tau-/mu-tau+ events with ATLAS

The search for an asymmetry between the number of l +tau- and l -tau+ events (where l denotes an electron or muon, and tau a tau-lepton) has never previously been performed. This asymmetry is zero in the standard-model, and so would provide unambiguous evidence for physics beyond-the-standard-model (BSM), which would revolutionize particle physics. An advantage of this asymmetry is that it offers discovery potential that is independent of any particular model of BSM-physics. We have very little guidance from theory about which particular model of BSM-physics is most likely to be realised in nature; therefore, this "model-independent" approach is potentially very powerful.